Nanommune

Based in Cambridge, UK, Nanommune Biotech has a
core focus on the discovery and development of nanoscale combinatorial cancer immunotherapies.
Based on the unique properties of quantum-dot nanoparticles and immunostimulatory monoclonal
antibodies, Nanommune Biotech aims to develop artificial costimulatory cells that can trigger a highly
effective anti-tumour immune response as a result of a multi-layered co-stimulation of T-cells in cancer
patients. The voucher will be used in IP advisers